Lazamon's Lexis

Following the great scribal tradition in the literary centres of the monastic scriptoria in Anglo-Saxon England, Lazamon's Brut is represented by the two primary Middle English manuscripts since the Norman invasion. It is a captivating pseudo-history of England, beginning with the myth of Noah's Flood treating the Migration Period, and the legendary story of King Arthur. Fascinating scholars for centuries, there have been palaeographical, historical, philological, and linguistic studies on these monumental manuscripts.